Macrocycles for Drug Discovery (MC4DD)

Better drugs are one of the most efficient and sustainable ways to improve healthcare, a key strategic orientation in Horizon Europe. New drug modalities such as MCs are expected to be a key enabling technology for this strategic perspective. The goal of MC4DD is to train the next generation of European medicinal chemists in a multidisciplinary environment to promote European drug discovery competitiveness by advancing knowhow on macrocycles (MCs) and long-term via the skills carried on by the researchers trained in the doctoral network